Feasibility experiments to quantify the compatibility of C-Capture’s solvent technology with the requirements of the glass manufacturing industry

C-Capture designs world-leading chemical processes for the capture of carbon dioxide. We have patented a unique, safe, low-cost post-combustion capture technology which uses up to 40% less energy than current commercially available technologies. The technology uses a new class of capture solvents that are amine and nitrogen free, are not classified as hazardous, are inexpensive, and could be manufactured on a large scale from biological sources. Data generated thus far has demonstrated our solvent to be very resistant to oxidation, and therefore would not degrade as quickly as existing technologies in industrial applications. Hence, C-Capture's technology presents an ideal decarbonisation solution for heavy industry, at considerably lower cost than existing options, freeing up funds to sustain their economic recovery from the pandemic. We wish to build upon existing data and expose our solvent to the most challenging conditions, such as those found in the glass-making industry which contains very high levels of oxidants. We propose to build an enhanced oxidation rig to expose our solvent formulation to extreme conditions of flue gas pollutants, to demonstrate the resilience of our solvent technology. This feasibility study will evaluate the robustness of C-Capture's advanced carbon dioxide capture process, with a view to subsequently piloting the technology in collaboration with Pilkington Glass, with whom we are working closely, in order to fully understand their requirements. By working alongside customers who are trying hard to find technological solutions to decarbonise, we are optimising our technology to fulfill market needs. Many industrial customers operate in markets characterised by razor thin margins, and are currently fighting for survival due to COVID-19\. These feasibility experiments are a crucial step in providing an industrial carbon capture technology which allows customers to recover sustainably from the pandemic by investing in infrastructure which provides jobs and reduces greenhouse gas emissions. This will have a positive impact on climate change and environmental sustainability and enable the industrial sector to 'build back better' from the COVID-19 pandemic, create a more sustainable economy, and help deliver on the government's Clean Growth Strategy and net zero ambition.